Process control for manufacture of nanoparticle enabled devices and structures.

Mantis Deposition Ltd. has, over the last eight years, developed an innovative technique for the manufacture of thin film nano-structured coatings. In recent years, and in collaboration with its product development partners, Mantis has successfully harnessed this technology to build and test several prototype devices and structures with commercial potential in diverse markets including photovoltaics, catalysis and consumer electronic devices. The objective for this project is to assess the feasibility of controlling the process to the tolerances required in a manufacturing environment. The project will highlight the critical process control parameters and operational limits. The report will outline the requirements for transferring the technology from a research and development environment to a volume manufacturing facility.